LLRF for high power facility researching high gradient RF Structures for linear colliders and other applications

High energy electrons can used to study the structure of matter. They can be used to create X-rays for imaging in science, medicine and security. For many applications electrons are accelerated to high energies using normal conducting Radio Frequency structures. These structures typically form part of a linear accelerator (LINAC) or a synchrotron. These structures are prone to electrical breakdown at very high acceleration gradients. High gradients reduce overall costs. The equipment being purchased with this grant adds capability to a facility for researching, developing, testing and conditioning RF accelerating structures. This addition is essential for fundamental research into detailed breakdown studies. Research that reduces conditioning time, reduces breakdown rates, and increases the performance of structures will be important for reducing costs, increasing the affordability, and the luminosity of various applications including a future linear collider.
Current early technology developments, where the facility will be employed include:-
1. Prototyping a novel LINAC for radiotherapy in Africa
2. Development of higher gradient structures for a future X-ray free electron laser
3. Studies with UK industry into the optimum structures for very high energy electron beams for cancer therapy
4. Development of cargo scanning LINAC with UK industry
5. Effect of radiation on conditioning rates
6. RF breakdown rates for different materials using a removable back plate
7. Effect of magnetic fields on breakdown rates (important for muons and electron injectors)